University of Reading and Nirvana Spa & Leisure Limited KTP 24_25 R4

To develop evidence-based packages combining spa therapies, nutrition, and education. Integrating psychological and nutritional science, which will create innovative, tailored programs, enhancing mental and physical health, and setting industry standards.